Unifying inference and selection in singular causal explanation

Explaining why events occurred involves solving different information-processing problems: inferring what actually happened (causal inference) but also highlighting a subset of the causes that contributed to the outcome (causal selection). While past research has investigated causal inference and causal selection separately, this thesis examines how people solve both problems jointly, as is the case in real-world explanation settings.